From Stoke Mandeville 1944 to London 2012: Photography and the Making of the Paralympic Community

From Stoke Mandeville 1944 to London 2012 this research project assesses how photography has developed Britain's changing perceptions of disability and the growth of the paralympic movement. The photographs form a unique collection and together will make an important and permanent contribution to both sport and photographic history.